A toolchest for rapid bootstrapping of novel chassis organisms

The bioscience industry currently relies on a small number of organisms to produce the majority of the recombinant products on the market.

A collaboration between two UK synthetic biology Synthace and Synpromics and University College London, this project combines cutting edge computational techniques with multifactorial experimental design to develop a novel toolset that will allow the rapid bootstrapping of novel chassis organisms for synthetic biology. This will enable future processes to use chassis that are far better suited to the industrial conditions they are used under, and accelerate the use of synthetic biology in healthcare, food production, chemicals and energy. Outputs of the tools will be fully characterised to ensure they are fully robust under a range of conditions, making sure that they will be of maximum use to the synthetic biology industry